Ultra low-power wireless sensor network module

The Project is to research the feasibility of making a new networking module that will
be able to operate independent of mains power. This means that in some
environments a (rechargeable) battery replaced on annual maintenance schedule
would be appropriate and in others an energy 'harvesting' solution such as solar PV
would be used. '-- I'
One additional feature that would enhance the market attractiveness of a new
product is developing a module which can work "out of the box". The current
products on the market require design and software development input from a
development engineer. A 'plug-and-play' solution would make such a unit an easy
choice for initial prototyping work when developers are looking to add wireless
connectivity to new devices. Getting in to new developments at the prototyping
stage is key to becoming the module of choice when new products are scaled up for
market launch.
Clusterstack is very clear about the specification for an attractive highly adoptable
wireless connectivity module. It must be a plug-and-play module allowing designers
to use it very quickly with the minimum of effort; it must be ultra-low-power running
on rechargeable batteries or solar; it needs to offer a predictable network latency
allowing designers to know absolutely when a given message will arrive at its
destination so that the system can be used for industrial control, as well as
monitoring and reporting; it must be scalable and not overload with high node count;
and, be based on the low-cost 15.4 standard platform.